Development of the Appzer platform that lets businesses easily and affordably convert websites into progressive web applications (PWAs) that can deliver a more mobile friendly app-like experience to users

Founded by Brian Smillie (Entrepreneur, CEO), and with Grant Findlay (Software Engineer, CFO) as an early formative team member, Beezer (PWA) Ltd (Beezer) is a rapidly growing UK SME that aims to develop a new platform that will let businesses easily and affordably convert websites into progressive web applications (PWAs). While businesses are forced to move online in an increasingly mobile-first world, current solutions do not provide automation for the transition. To fix this, Beezer aims to use its Appzer platform to provide a quick, non-technical interface for the conversion. Beezer proposes a year-5 post-project revenue of £7M+.